Integrated Core Technologies (iCORE)

Gas turbine technology is developing rapidly in the drive to reduce fuel burn and the environmental impact of air travel. To maintain the UK’s position as the producer of world leading aircraft propulsion systems requires continual research and development of new and novel engines. This project is a collection of related aerothermal technology developments focused around the core of a civil gas turbine engine with the common theme of reducing overall engine fuel burn. These developments target either new technology that impacts fuel burn directly or via developing a fundamental understanding of the physics of those technologies for exploitation in future designs.